ANTICO

The aim of this project is to develop a novel and improved anticoagulant drug for the treatment of blood clotting, using the niche indication vascular access thrombosis as a model for development. It will also offer great blockbuster potential